Using ecoacoustics to assess the biodiversity value of woodland creation sites

Expanding woodland cover is the focus of many restoration efforts because of its potential to
aid biodiversity recovery and mitigate climate change. In the UK, woodland creation schemes
have contributed to increasing woodland cover from a historic low of 5percent in the early 1900s to
the current figure of 13percent, and the UK Government has pledged to plant an additional 30,000
ha of trees per year up to 2050. However, we know surprisingly little about the ecological
consequences of creating and restoring woodlands over large spatial and temporal scales.
The lack of empirical studies comes partly from the challenges associated with studying
landscapes over ecologically meaningful scales (e.g. to account for time lags in species
colonisation and capitalisation of resources in new habitat patches). These challenges are
particularly pronounced for habitats with slow development rates and of important
conservation concern, such as woodlands.
Restoration and creation of new woodland habitat has been heavily promoted in the UK as a
means of meeting 30x30 conservation targets, however, there is still debate on the best way
of doing this. Tree planting has been the most common woodland expansion strategy in the
UK for many decades, but this approach is increasingly questioned, especially when
compared to "natural colonisation" or "rewilding" approaches. It is assumed that naturally
created woodlands will be more structurally diverse, ecologically complex and resilient than
planted sites. Understanding the differences in the emergent properties of created
woodland versus old-growth woodland is important to understanding the implications for
animal species inhabiting new woodlands.
Ecoacoustics is an emerging and fast evolving field that investigates natural and
anthropogenic sounds and how this relates to the surrounding environment. The acoustic
environment or "soundscape" can be quantitatively described using indices aimed at
characterising acoustic diversity in space and time through the incidence, abundance and
features of sounds. As animal vocalisations are often unique in their acoustic features,
acoustic indices can be used to infer community diversity and detect shifts in faunal
communities of acoustically active species. For example, acoustic indices correlate strongly
with bird species richness in temperate regions although this does not appear to be the case
in the tropics. Soundscapes may also provide insight into the complexities of breeding
bird ecology - soundscape disturbance can make it harder to find a mate, and acoustically
complex habitats may be indicative of increased levels of competition for nest space and
food resources. Acoustic surveying presents a less invasive, more cost-effective means of
monitoring vocally-active taxa, however to date no study has explored whether these data
can also inform on breeding behaviour and reproductive success.
Knowledge on how bird communities and breeding success may change over time as
woodlands develop will inform future restoration efforts, for example by providing evidence
on how to target woodland creation, what management interventions might be necessary,
and how to monitor the biodiversity outcomes.